Practical, Pro-Bono, On-Demand Support for Social and Environmental Start-Ups

A collaborative project between PGB Capital and Fast Forward 2030 to use technical and business model innovation to provide practical, pro-bono and on-demand support for social and environmental start-ups.